NSD inhibitors for the treatment of multiple myeloma and other cancers

Our aim is to establish the feasibility of finding a new treatment for cancer by targeting a family of three enzymes called the NSDs. Recent academic research has shown that in myeloma and some other types of cancer the NSD family can switch on the production of other proteins that help these cancers grow. This work leads us to believe that a drug which can inactivate one or more of the NSDs could switch off these mechanisms and therefore have powerful anti-cancer effects, perhaps with few side-effects, because research suggests that in adult humans normally-growing cells may not need to use the NSD enzymes. This differentiates this approach from that of existing drugs, and of many other experimental treatments. This project will test this idea by finding compounds that can block NSDs, and finding out whether they have the expected effects on tumour cells and are safe to normal cells. If successful, this result will be the starting-point for a larger programme to find a potential drug that works in this way.